Meta-test: Transforming food safety and security by the application of metabarcode DNA sequencing to the food & drink sector

Context:

Food associated microbes cost the UK £9.1 billion a year as they cause 2.4 million cases of human illness; food microbes also contribute to the £19 billion costs of food waste each year due to food spoilage.

The challenge:

Most current commercial microbiology tests used by food manufacturers work by growing microbes on agar plates: this method is slow, costly, and only able to analyse a handful of microbial types. This results in the food sector being reactive to product quality, safety, and shelf-life, and hinders their capacity to be proactive and make advances in food safety and waste reduction. Plate-based testing is also environmentally impactful due to its large energy and resource requirements and volumes of plastic, clinical and antibiotic waste.

The technology to identify microbes from samples by direct metabarcode DNA sequencing (metabarcoding) has made dramatic steps forward over the last decade through academic research projects. The commercial use of metabarcoding would provide a step-change in the analyses of food microbes to increase safety and shelf-life. Eurofins are one of the largest food testing companies in Europe and have developed a sound understanding of the market need and opportunity that metabarcoding could satisfy via interactions with their extensive customer base. However, the general application of metabarcoding to food testing has not yet happened because the techniques used in academic research projects are highly variable and do not easily translate to the requirements of commercial high throughput food testing.

This project will solve this challenge by combining an academic team with a strong track record in the use of metabarcoding in the agri-food sector with the largest food and drink testing service provider in the UK.

Aims and objectives:

Developing from our background work and subsequent joint pilot studies, our joint vision is to develop approaches that will disrupt and replace plate-based food testing and in doing so achieve a step-change with beneficial economic, societal, and environmental consequences. There are two main aims:

To devise the metabarcoding methods pathway that works best for analyses of food associated microbiomes that also integrates with commercial operations.
To determine if the accuracy and confidence levels of microbial detection with metabarcoding meets and/or exceeds that of standard plate tests.

Potential applications and benefits:

Just a 1% increase in food microbial control would save the UK at least £90 million annually. This project will bridge a gap between bioscience research and achieving economic and societal benefits by developing a clear route to the application of metabarcoding to food testing. The outcome will be that Eurofins develop the molecular biosciences capability to run commercial metabarcoding tests and the subsequent large-scale application of these will result in:

1) decreased costs and increased data and turnaround times for food testing which will catalyse knowledge for better microbial control in food manufacturing;

2) decreased foodborne diseases and food spoilage and product recalls;

3) an increased proactive practice, efficiency, and bio-technological level of the UK food & drink industry; and

4) a significantly decrease in testing energy use and clinical and antibiotic waste levels.

Subsequent meta-analyses of the massive volumes of food microbiome data that will accrue due to commercial metabarcode tests will identify patterns and enable manufacturers to tackle food pathogens and spoilage microbes at the right times in the right places.